PhRESHWater: Pharmaceutical Reduction in the Water Environment through Sustainable Healthcare

PhRESHWater is an ambitious, interdisciplinary research programme addressing the urgent issue of pharmaceutical pollution in our water environment. Each year, billions of doses of medicines are prescribed across the UK. While vital for patient care, many medicines (pharmaceuticals) are not fully metabolised and are excreted into wastewater systems. Others are disposed of inappropriately. Standard wastewater treatment does not fully remove pharmaceuticals, allowing entry into natural water bodies, where they pose risks to aquatic ecosystems and may accelerate antimicrobial resistance, constituting a global health emergency.

Pharmaceutical pollution is recognised globally, with the World Health Organization, European Commission, and national environment agencies calling for urgent action. In the UK, the healthcare and water sectors face mounting pressures to deliver environmental sustainability, reduce costs, and comply with evolving regulations, including the revised EU Urban Wastewater Treatment Directive and Environmental Quality Standards Directive.

PhRESHWater aims to co-develop a novel, systems-based approach to addressing pharmaceutical pollution in the water environment. Using Scotland as a pilot, the project brings together environmental, materials, and social scientists, health services researchers, pharmacologists, microbiologists, modelling experts, the NHS, water companies, environment regulators, and policymakers from across the UK and internationally. It applies the One Health framework — recognising the interdependence of human, animal, and environmental health — to deliver targeted innovation at multiple stages of the pharmaceutical lifecycle.

The project is built around four co-designed, interdisciplinary work packages:

Risk Modelling: Co-developing a systems-based model to identify pharmaceutical pollution risks across 40 Scottish catchments, using prescribing, environmental monitoring, and wastewater treatment data. This will inform targeted monitoring, behaviour change, and interventions to reduce risks.

Behaviour Change: Co-developing recommendations for awareness, education, training and policy changes to influence prescriber, public and patient behaviour towards pharmaceutical prescribing and disposal. It will progress existing initiatives (e.g., NHS “Realistic Medicines” strategy, sustainability policies) and engage with key groups to effect change for environmentally informed healthcare.

Pollution Reduction: Evaluate interventions to reduce high risk pharmaceuticals entering the environment, including testing cutting-edge treatment technologies to enhance pharmaceutical removal in wastewater. A deployment roadmap will be co-developed with stakeholders to ensure scalability, cost-effectiveness, and carbon savings.

One Health Integration: Co-designing a shared Theory of Change with partners and stakeholders to embed interdisciplinary collaboration, maximise societal impact, and influence future policy. Workshops and governance structures will ensure knowledge exchange, integration, and reciprocal benefits across sectors. This will guide next stages, building on this project’s foundation.

PhRESHWater directly supports UKRI strategic priorities, including interdisciplinary research, responsible innovation, net-zero transitions, and levelling up through regional capacity building. The project is underpinned by the One Health Breakthrough Partnership — a trusted Scottish platform for cross-sector action on pharmaceuticals in the environment.

The project will generate publicly accessible datasets, decision-support tools, behavioural insights, and real-world policy and practitioner recommendations. It will support improved water quality, more sustainable healthcare, regulatory innovation, and stronger public engagement.

By integrating science, practice, and policy, PhRESHWater offers a timely and transformative opportunity for the UK to lead globally in tackling pharmaceutical pollution and, at the same time, safeguarding environmental and human health.